Home Retrofit Toolkit

Introducing **The Home Retrofit Toolkit** **-- Your path to a Sustainable home.**

Are you ready to take control of your homes environmental impact? **The** **Home Retrofit Toolkit** empowers you with a comprehensive assessment of your house's energy efficiency coupled with an in-depth analysis of retrofit options, setting out actionable solutions that will not only reduce your carbon footprint but also offer long-term cost savings.

Do you live in a terraced property? Or own a Listed building? Is your home of traditional stone construction? Our interactive toolkit sets out the constraints and opportunities of your home; and breaks down what level of long-term saving you could expect to achieve by carrying out different retrofit options. Utilising architectural conservation experience and best practice guidance we can help you understand the implications of each intervention, and plan for any retrofit from small upgrades to the deep retrofit of even the most sensitive of homes.

Key Features:

1\.**Environmental Insights:** Gain a deep understanding of your home's energy consumption, carbon emissions, and overall environmental impact. Our detailed assessment provides a clear picture of where your house is losing energy and where investment in the building could offer the most benefit.

2\.**Tailored solutions:** Receive a personalised roadmap to enhance your homes sustainability credentials. Through the analyses of your energy data and the form and construction of your home, we will suggest practical measures, benchmarked against different levels of investment, to improve efficiency - from insulation upgrades and smart thermostats to deep retrofit solutions.

3\.**Transparent Cost-Benefit Analysis:** Make informed decisions with our comprehensive cost-benefit analysis. We break down the potential expenses and expected returns on each suggested improvement, ensuring you're in control of your investment.

4\.**Expert Guidance:** Our team of sustainability specialists is available to answer your questions, offer guidance, and support you on your journey towards a more sustainable home.

This is not just a report - you're embracing a transformative approach to retrofit. Join the movement towards a greener future, invest in your home, cut your energy bills, and make a positive impact on the planet.